BBSRC Industrial CASE studentship: PI3K signalling in neutrophils

Technical abstract
This project is aimed at understanding some of the fundamental principles of cellular regulation. We now know that a very wide range of growth factors, hormones and inflammatory stimuli regulate cells through binding to cell surface receptors, which in turn activate a group of enzymes called phosphoinositide 3-kinases (PI3Ks). PI3Ks synthesise a phospholipid messenger in the surface membrane of target cells called phosphatidyinositol 3,4,5-trisphosphate (PIP3). PIP3 binds to 20-30 target proteins in the cell, regulating their sub-cellular location and activity and, through these interactions, cellular functions such as cell growth, survival and movement. PI3Ks have recently attracted a great deal of attention in the pharmaceutical sector, particularly as potential drug targets in oncology and inflammation. This project seeks to understand which versions of PI3Ks would be best to target.